Brunel University and Northumbrian Fine Foods Limited

To develop an innovative sustainable manufacturing baking system for producing a range of high quality gluten-free and derivative gluten-free baking products with enhanced functional properties.